SensCrete - Condition Monitoring System in Concrete

Load bearing capacity and condition monitoring in large or critical concrete structures is increasingly desirable in Building Information Management Systems (BIMS) to facilitate real-time building condition monitoring and assesment and to allow competitive advantage through reduced construction cost, reduced cost of building ownership and asset life extension. This project develops a system for the non-destructive evaluation of concrete condition in steel fibre reinforced concretes.